Unlocking the Alternative Splicing Code

Context: Understanding the control of Alternative Splicing (AS) is a major unsolved challenge in molecular biology. AS can generate multiple mRNAs and protein isoforms from a single gene by differential splicing of the introns present in most human gene transcripts (pre-mRNAs). AS regulates gene expression, controls physiological response mechanisms and is involved in many human diseases of unmet need, including genetic disorders, neurodegeneration, viral infections and cancer. Despite its huge importance to basic biology, therapeutics and biotechnology, we lack a reliable model that can predict AS patterns and specificity.